Foodborne Bacterial Pathogens: molecular mechanisms underlying transmission and virulence of Campylobacter

Technical abstract
The goals of this project are to define the molecular basis of food chain transmission and virulence of the foodborne bacterial pathogen Campylobacter. The uniqueness of Campylobacter as foodborne pathogen requires the development and application of new scientific approaches to increase our understanding of this organism, as current (often E. coli/Salmonella-based) paradigms cannot explain its success as foodborne pathogen. The Campylobacter research at IFR combines the use of state-of-the-art high throughput technologies and a host of organism-specific molecular microbiology tools, for strategic genomic and postgenomic research into Campylobacter physiology, metabolism, transmission and virulence. These studies will be incorporated into systems level approaches and network science analyses for Campylobacter. An improved understanding of Campylobacter biology will both inform regulators and scientists on the effect of efforts for improving food safety and public health, may help industry in devising improved packaging and storage conditions, as well as impact on science and knowledge on bacterial pathogens.